Artel, Empowering Creation through 3D Print Licensing

Artel is an innovative platform to revolutionise how 3D printable designs are shared, licensed, and utilised globally. It aims to bridge the gap between talented artists, designers, and a wide-ranging audience, from 3D printing enthusiasts to commercial entities seeking unique, customisable objects. Artel ensures that creators are fairly compensated for their work by facilitating a secure and straightforward licensing process. At the same time, consumers gain legal access to high-quality, diverse 3D designs suitable for various applications. This project will empower the creative community by providing new monetisation opportunities and democratising access to bespoke 3D printed creations, fostering a new era of innovation and collaboration in the 3D printing industry.